Giga-scale demonstration of 3d electrodes for automotive applications

With the UK's aim to ban combustion-engine sales by 2030 and achieve carbon neutrality by 2050, the UK urgently needs highly innovative solutions to meet these targets. It also needs to maintain competitiveness in a global EV market expected to reach $68bn in 2022\.The project will utilise technology developed by Addionics for 3D current collector fabrication that has shown significant battery performance improvements. It will build on the earlier success of InnovateUK-funded project

STELLAR. Addionics have developed their manufacturing technologies where they can be produced for integration at UKBIC. Addionics has developed an innovative chemistry agnostic technology and can leverage current state of the art battery chemistries. Addionics already offers immediate drop in 3D materials to many small coating lines placing the technology at TRL6 and MRL6\. Through validation of 3DCC at giga-scale the partners expect that adoption of Addionics 3DCC for existing battery technologies could quickly identify an opportunity to create value for the broader UK battery industry and define a totally disruptive approach. As such Addionics is looking to disrupt conventional approaches in cell innovation.

Addionics intend to use every unit operation for cell assembly available for standard format pouch cells at UKBIC and validate the 3DCC technology. The project is targeting a complete cell development taking Addionics 3DCC material through mixing, coating, calendaring and slitting, up to cell assembly, formation and ageing. Access to UKBIC cutting-edge 'Giga-Factory' facility to help Addionics transfer development to production of the latest generation of current collectors.

Key objectives for this project include validating at commercially representative scales new verticals in electrode manufacture through improvements to the manufacturing efficiency, performance and environmental profile of the latest current collectors developed by Addionics.